Growing Participation in Kew's Collections

This research involves the following:
- investigation of the diversity of volunteers in Kew's citizen science through surveys and interviews;
- focus groups and interviews will aim to ascertain the motivations of those participating in citizen science;
- testing content to see if there are types that draw a different audience with different motivations.